Magnet-free Linear Electric Machine for Clean Power Generation

H2CHP is developing a new **high-power electric generator module that does not use rare-earth permanent magnets**. The project will design, build and test a 125 kW linear generator module that can be combined in sets of four to deliver 500 kW for resilient, low-carbon distributed power applications.

The technology is based on a tubular switched-reluctance linear machine architecture, with a modular stator and a ferromagnetic moving element. Removing permanent magnets reduces dependence on critical materials and supports a more secure and sustainable supply chain for future UK manufacture. The design also improves robustness by avoiding magnet-related failure modes under high-temperature or fault conditions.

Over a 12-month research and development programme, H2CHP will optimise the machine design for high power density and efficiency, develop compatible power electronics and control software, manufacture an instrumented prototype, and test it on an existing engineering rig to generate performance and thermal data. The project will also produce a manufacturing and supply-chain plan to support scale-up.

The outcome will be a tested 125 kW magnet-free module, a defined integration approach for combining modules to 500 kW, and a clear route to future product development and early deployments.